Tower block failures: high-rise living and global urbanism

On 14 June 2017, a devastating fire broke out in Grenfell Tower, west London. On the same day, a tower block collapsed in Kariobangi estate, Nairobi, Kenya. In different ways, both tragedies exposed the injustices of urban politics, the volatility of construction materials, and disregard for regulations and planning. They also reanimated debates about 'proper' forms of urban living, the widening inequalities of contemporary urban life and what a desirable city should look like.

This project will examine tower block failure as both physical event and in wider public discourse. I will investigate how failure emerges across multiple scales, from design and materials to politics and public opinion, and how this can set in motion new processes of demolition, construction and renewal. In this way, failure events act on the wider landscape of a city, animating webs of political, social and material effect. A Future Leader Fellowship will provide the flexibility and support to address such dynamics as they unfold, engaging with researchers, built environment professionals, artists, communities and buildings themselves to generate novel insights, exhibitions and impact-oriented strategies that work with the processes, materials, sites and people experiencing urban change.

Cities in Africa, with high levels of informality, infrastructural breakdown and poor governance, are frequently depicted as places of urban failure. Yet these assessments are usually made through reference to urban norms established in the cities of Europe and America, as though there is a universal urban standard against which all cities should be measured. Whilst the Kariobangi collapses clearly reveal major concerns in Nairobi, this universalist approach is not necessarily the most productive for understanding urban failure. Not only does it mask diverse modes of city-making and context-specific issues, it assumes that Euro-American cities are a desirable baseline. But as Grenfell and the potent critique it ignited make clear, concerns about the failure of urban neighbourhoods, housing design or local governance in London are far from resolved. In the aftermath of catastrophic high-rise failures in London and in Nairobi, the question of what a resilient and sustainable urban world might look like has emerged with renewed force. These concerns are particularly pressing at a time of unparalleled urban change: by 2050, two-thirds of the world's population will be living in urban areas, with highest urban growth occurring in developing regions, particularly Africa. These are crucial challenges that this project aims to address through two critical objectives: how can the specificity of urban disaster in one city help to inform understandings of, and responses to, catastrophe in another? And what new approaches and collaborative methods do we need to grasp how the afterlives of failure are reshaping urban space, at a time of increasingly diverse urbanisation, as well as growing connectivity between cities of the world?

As such, my research will have important potential applications and benefits for society and community wellbeing. This is a crucial and timely opportunity to develop new research pathways that address the resilience of urban communities and the nature of urban futures, strategic concerns vital to the development of the UK and Kenya. Using the tower block as a lens and combining urban anthropology with methods from urban studies, material culture studies and urban design, I am in a unique position to develop innovative empirical and theoretical approaches to advance understandings of what constitutes urban success or failure, not just for scholarship but for urban practice and urban life.

Potential impact
The project will benefit a range of users and audiences in the UK and in Kenya. In the UK, these include:
- Public sector and built environment professionals: architects, urban planners, local council regeneration officers and housing officers in Kensington and Chelsea Council as well as other affected areas, such as Haringey Council
- Third sector groups in the North Kensington area, including local charities and community-based organisations (CBOs) that support Grenfell survivors and address post-Grenfell concerns, such as the Muslim Cultural Heritage Centre; Grenfell Survivors Network; Rugby Portobello Trust; North Kensington Social Council. Also, housing action groups working across London, such as the Radical Housing Network; Architects Sans Frontières; Architects for Social Housing
- Survivors of Grenfell, the affected communities and the wider public.

In Kenya, the following users will be targeted:
- Built environment professionals and urban public sector workers: architects, housing officers and urban planners in Nairobi County Government
- Local third sector groups and CBOs including Kaloleni and Kariobangi Residents' Associations; Kariobangi Youth Welfare. Also, CBOs working across Nairobi on housing and community engagement, including Citizens for a Better Nairobi; SDI; Nairobi Placemakers
- Communities affected by tower block collapses and the wider public.

These groups will benefit from the research in the following ways:
As detailed elsewhere, tower block disasters have exposed intersecting concerns about local government accountability, lack of community voice and an unsuitable regulatory environment. In the UK, the technicalities of these are addressed in the Grenfell Inquiry. In Kenya, it has led to state-led demolitions. There is no sustained research in either country on the social and political effect of such shortcomings. Urban public sector workers will benefit from understanding how specific causes of failure intersect with wider community anxiety about structural integrity, management and dismissed concerns, informing a more nuanced understanding of public and community anger. This can aid more inclusive and effective work with their communities, particularly in post-failure regeneration. Specific resources will be developed to aid this, see Pathways to Impact.

This project intersects with work of third sector groups and CBOs in both cities that work on housing issues. Their agendas include the relationship between tower block failure and further planned demolitions, gentrification and community displacement, and the design of future urban communities. My research will help refine their agendas by providing impact-oriented research to address third sector knowledge gaps. This will be facilitated by participation in the Knowledge and Impact Network and workshops, and through iterative feedback throughout the project.

Communities affected by tower block failure will benefit through involvement in the project's participatory methodologies, helping to mobilise community voices effectively to address their concerns. This work will directly lead in to user-led tools for inclusive participation in planning and regeneration, see Pathways to Impact. The wider public will benefit through a public engagement exhibition and podcast that provides accessible analysis on the effects of tower block failure beyond media headlines.

The project offers well-defined opportunities to increase the effectiveness of UK public services, specifically in housing and regeneration, and to enhance equitable urban development through community inclusion. In Nairobi, it will contribute to resolving a pressing national challenge of providing safe, inclusive, low-cost housing amidst an unregulated construction boom. It will contribute to UK ODA commitments to urban development and risk mitigation in Kenya, and capacity to meet the UN Sustainable Development Goal 11: making cities inclusive, safe and resilient.